A gene therapy strategy for rare early-onset lower urinary tract disorders

Urofacial syndrome is a congenital peripheral neuropathy affecting the development of the urinary bladder, characterized by bladder body and outflow dyssynergia that causes incontinence, urine reflux to the kidney and even kidney failure (Newman et al., 2023). Two genes have been found to be pathogenic for the disease, encoding heparanase 2 (HPSE2) and leucine rich repeats and immunoglobulin like domains-2 (LRIG2), aiding in the creation of mouse models of the disease (Roberts et al., 2019).

Striking preliminary results have determined that the pathophysiology of bladders from Hpse2 mutant animals can be corrected using an adeno-associated viral vector 9 transgene system, delivered in vivo to baby mice (Lopes et al., 2023 BioRXviv), a paper on which the applicant is an author. This was less effective for treating the Lrig2 UFS mice however, and indicates that there are further improvements to be made to the strategy. The long term therapeutic effect and safety of the system has also not yet been uncovered, which will be essential for human translation of the work.

From this, two related aims have been developed to further progress this research: To determine the effectiveness of the neonatal therapy strategy for Hpse2 and Lrig2 UFS mice; to refine the therapeutic strategy in terms of capsid design using a multi-capsid assay in mouse (in vivo) and human bladder neuronal cells (in vitro). Should this work be successful and the three aims be met, the pathway to clinical translation will be considerably advanced, and we envisage this system could be implemented to treat other rare early onset lower urinary tract (REOLUT) disorders.